Re-flow - Enhanced Field Workforce Management through implementing biometrics, AI and workflow productivity enhancements

Workforce Management Limited is seeking to digitally transform field-based management within the construction sector, through the development of a world-first, end-to-end workforce management platform for field-based employees, Re-flow.

The company comprises a team of experienced and knowledgeable software developers, focused on creating transformative workforce management solutions for businesses.

By utilising cutting-edge techniques in Machine-Learning, Sentiment Analysis and Biometrics, Re-flow will answer the field-based challenges currently encountered within the construction industry, effectively addressing employee productivity, project management, health & safety, compliance, training and security.